Identification of the recurrent chromosome breakpoints and associated genes in prostate cancer using a novel approach

We aim to identify the critical genetic defects in prostate cancer and evaluate their clinical potential. Prostate cancer is the most common tumour in Western men.
Chromosomes are the carriers of genetic information in the cell. They are damaged during cancer development. Abnormal chromosomes by the re-joining of damaged chromosome fragments can switch genes on or off abnormally; which play a key role in cancer development. The role of these abnormal chromosomes in prostate cancer is largely unknown.
With recent advances in genetic technology, new approaches can be used to detect these genetic defects more efficiently. In this project we are planning to identify systematically the abnormal chromosomes in prostate cancer using a novel approach. The whole genome will be tested to detect these chromosome changes. Genes associated with these abnormal chromosomes will be identified and their clinical significance such as the ability to predict tumour progression will be evaluated in a large series of tumour samples.
We hope that we can use the information obtained to predict patient outcome and develop novel forms of treatment.

Technical abstract
Chromosome rearrangement is the hallmark of human haematological and soft tissue malignancies. However, its significance has not been well investigated in prostate cancer, the most common malignancy in Western men. The recent identification of the fusion of ETS family genes to TMPRSS2 and other genes highlighted the importance of chromosome rearrangement in prostate tumourigenesis. We have a long-established interest in chromosome rearrangement and have identified a frequent chromosome translocation, t(4:6). We recently applied high-density SNP arrays to identify precisely chromosome alterations and have developed a high-resolution karyotyping approach to facilitate the identification of genes affected by chromosome rearrangement. Here, as a further extension of the microarray technology, I plan to identify, using a novel approach, the recurrent chromosome breakpoints in prostate cancer and clarify the nature of the genomic sequence and the effect on genes located around the breakpoints. This approach, combining SNP array analysis for chromosome breakpoint identification and molecular copy-number counting for breakpoint cloning, enables for the first time systematic and rapid identification and clarification of chromosome breakpoints in cancer. This project will be carried out in 3 steps. 1. 500K SNP array analysis for genome-wide detection of recurrent chromosome breakpoints in prostate cancer. 2. Identification of the breakpoint DNA sequences and the fusion partners and determination of the effect on associated genes. 3. Evaluation of the clinical significance of the fusion events in a large series of clinical samples. All techniques have been established and tumour samples collected. We predict that this study will reveal fully the role of chromosome rearrangements and their associated genes in prostate cancer development and progression. The ultimate goal is to identify genetic alterations as cancer progression markers and therapeutic targets.